Cranfield University and Design Rule Limited

To develop new in-house capabilities to offer Manufacturing SMEs novel quick and easy to deploy processes/methodologies/software to improve their product lifecycle management systems taking advantage of Industry 4.0 (the current trend of automation and data exchange in manufacturing technologies).